A practice based enquiry exploring female archetypes in native folklore and how these might play as source material in contemporary film narratives.

A fiction filmmaker explores her cultural inheritance as a storyteller by examination of ancient British folktales. She identifies narrative patterns, motifs and female archetypes and re-appropriates them in her own creative practice, making several original fiction films set in the present. Re-setting archetypal and otherworldly elements in the contemporary world using the verisimilitude of cinematic realism, she expands the range of this cinematic form to encompass spiritual experiences. Her aim is to extend the capacity of realist cinema to better articulate and model consciousness, and find means to express the feminine psyche.